Paying attention on the banks of the Yamuna: the making of attentive minds, bodies and politics in Delhi

My
proposed research, which will involve fieldwork at Delhi's Jawaharlal
Nehru University (JNU), takes as its starting point the question of why
the student has become a site for attentional anxieties in India, but
aims to move beyond this to look at how ideologies and practices of
attention underpin wider forms of social life, articulating with
economics, politics and religion. I specifically want to examine three
broad themes: Are there particular Indian modes of attention? How does
attention articulate with the wider economy? And how does attention
shape the practice of politics in India?